Waterborne: The heritage, culture and environment of UK reservoirs

At a time when questions of water security and cleanliness are at the forefront of national news, this project will use a multidisciplinary humanities approach to understand and assess the tangible and intangible heritage of reservoirs and their environmental settings in the UK. New infrastructural investment in the water industry and the development of new reservoirs, water supply and security are infrastructure priorities. The recent National Policy Statement on water
infrastructure highlights the urgency for research in this area to help in developing a more sustainable future.

Reservoirs have long altered the landscapes of Britain, with an accelerating demand for water and water infrastructure in the twentieth century. By the end of WWII thousands of companies were involved in providing water.2 Legislation, such
as the Water Act 1945 in England and Wales, the Water (Scotland) Act 1946 and later the Water Resources Act 1963 in England and Wales, the Water (Scotland) Act 1967 and the Water Act 1973, created a centralised system of Regional Water Boards and Water Authorities, responsible for supplying water and developing new resources. The realisation of the post-war generation of reservoirs demonstrated exemplary multidisciplinary cooperation. Architects, engineers, landscape architects and planners worked together to create ensembles that provided technical efficiency, sculptural architectural form and thoroughly considered landscape schemes that allowed these large-scale infrastructural projects to
assimilate with their context. As many of these large-scale landscapes are approaching peak maturity, and playing a crucial role in supporting biodiverse habitats, they are simultaneously being considered for redevelopment. Whilst
industrial heritage is gaining appreciation, thus far reservoirs have not been included in any heritage protection registers. Nor has the relationship between their heritage, ecological, environmental and socio-cultural value been established.

Using traditional means alongside critical creative methods, this collaboration will research the design, literary history and heritage of reservoir building in the UK. Three distinct, but interlinked projects, will combine to create a rich understanding of the interrelations between design, policy, community memory and the tangible and intangible heritage of water infrastructure. This new understanding will assist in the creation of more sustainable futures and situate the viewpoints of a variety of communities and groups at the centre of a national conversation.

The project will be led by a multidisciplinary team of academics from three partner institutions. Professor Richard Brook (Lancaster University) is an architect and architectural historian. He is an expert in post-war architecture, with a special
interest in the interrelations between state, nationalisation, policy and design. Professor Luca Csepely-Knorr (University of Liverpool) is a landscape architect and art historian. Her research focuses on the history of landscape architecture with a particular focus on its links with social and gender history. Together Brook and Csepely-Knorr lead the AHRC-NERC funded Landscapes of Post-War Infrastructure
projects. They are both principal supervisors of NWCDTP CDA projects in collaboration with Historic England. Dr David Cooper (Manchester Metropolitan University) is a Senior Lecturer in English and founding Co-Director of the Centre
for Place Writing. He is a literary geographer whose interdisciplinary research focuses on contemporary place writing and practice-based creative-critical approaches to landscape and environment.